Nonlinear optics from nanoscale structures

This project deals with nonlinear light conversion and generation by exploiting sculptured electromagnetic modes in nano-dielectric architectures. It is based on the manipulation of Mie resonances in dielectric nanoparticles and in nanogaps in dielectric materials. Nanodielectrics can nano-localise electromagnetic fields with no optical losses, control light-matter interaction by exploiting co-localised electric and magnetic modes as well as their interference, and offer additional degrees of freedom for nonlinear conversion with unprecedented efficiency. We envisage that nano-dielectrics can lead to the milestone of nanoscale photon pair generation opening a path to nanoscale engineering of quantum systems.